Real-Time AI-Enhanced R&D Tax Credit Eligibility Assessor

**Facilitating Innovation and Fiscal Responsibility: Unlocking the Potential of R&D Tax Credits**

R&D Tax Credits provide a crucial lifeline to UK small businesses engaging in innovative activities by incentivising innovation and reducing a company's tax bill or offering a cash rebate. R&D Tax Credits can provide a significant boost to innovative SMEs, bolstering innovation, driving economic growth, and enhancing competitiveness in the global market.

RDvault - a pioneer in simplifying the R&D claims process has already developed the UK's first fully integrated R&D tax credit platform. Our innovative SaaS solution empowers SMEs to compile their own comprehensive R&D information, ensuring compliance with HMRC standards. Nonetheless, the claims process remains retrospective, leaving room for uncertainty and possible payment delays for SMEs that are struggling in the current economic climate.

This project aims to extract invaluable insights from R&D information data in real-time, whilst aligning seamlessly with HMRC Eligibility criteria. Our aim is to instil confidence and compliance, streamlining the process for all stakeholders, and fostering a more efficient and transparent R&D Tax Credit initiative.